Yangians associated to curves

Maulik and Okounkov associated to any directed graph G a new type of quantum group Y_Q, called the Yangian. This algebra recovers the usual Yangian associated to G in the event that G is a type ADE Dynkin diagram, and contains within it the usual simple Lie algebra associated to G. In all other cases Y_Q is something new, related to the current algebra of a new generalised Kac-Moody Lie algebra g_G. The dimensions of the graded pieces of this Lie algebra are given by Kac polynomials counting isomorphism classes of representations of G over finite fields.
The starting point for this project is the question: what if we replace the category of representations of G in the above theory with the category of coherent sheaves on a smooth projective curve? The first piece of business is to construct the Yangian, and relate it to other algebras built out of the geometric representation theory of Higgs bundles and sheaves on threefolds. Next, we turn our attention to the Lie algebra underlying this Yangian. In the graph setting, it is known that the characteristic functions of generating subspaces of the Lie algebra g_G recover "cuspidal" functions: in the curve setting, the goal will be to understand the analogous cuspidal functions in the context of the Langlands programme.